PEMD Sector Skills DNA

The skills gap within the PEMD sector is easy to see and comment on, but difficult to articulate in detail. The sector will struggle to grow and be internationally competitive unless the U.K. actively works on solving the challenge for staff with the latest skills in this crucial sector. In order to provide insights the project team will analyse millions of documents from job specifications, adverts, CVs and education curriculum documents in order to define the skills gap from supply and demand data. The team will achieve this by using natural language processing (NLP) and unsupervised learning techniques such as Clustering and Topic Analysis on the corpus of text in order to analyse the insights which exist.

The output from this project will also allow the overall challenge to learn from the most important skills gaps which exist today, whilst focusing future phases on the most impactful interventions.

The project will produce a dataset which can be shared to highlight the skills gap in the North East and will showcase the skills gap using a new visualisation web portal.